Evidence-based high purity graphite purification

Advanced Furnace Technology has been providing high quality graphite purification to the semiconductor industry for many years. Our service removes trace metals and dopants from graphite parts for use in high purity processes.

Through the capabilities of the National Measurement Laboratory, this project will provide analytical data for our purification service to demonstrate the high levels of purity that we achieve for our clients.

The ability to evidence our high quality purification process will be of great value to our business. The data achieved through this project will allow us to attract new business and enable us to build scale up equipment and expand in the market.